Project title: High multiplicity NLO calculations

The aim of the project is to apply unitarity techniques to the calculation of high multiplicity processes such as Higgs bosons and top quarks in association with many jets.